Proof-of-provenance Tag "PopTag"

Our relationship with the material world around us is broken. Raw materials travel through
exploitative supply chains, premium goods are forged and and producers remain invisible.
How can we stop this disconnection between people and their material items? How can we
enable goods to change hands in a way that helps business with fair practices flourish?
Project Provenance Ltd was founded with the goal of using technology to enable every
physical product to come with it’s provenance. Through a successful Proof of Concept grant,
we have integrated blockchain technology along a supply chain to allow interoperability of
provenance information. The Development of Prototype grant will enable us to build a full
prototype for supply chain traceability on the blockchain. Specifically, we intend to meets the
needs of our primary market opportunity: Regulation and voluntary standards compliance in
food supply chains. We seek to empower business with a consumer facing proof for the
provenance of everything we eat - starting with high value items such as organic food, fish
and beverages. The end-to-end prototype will integrate our PoC work with new R&D that will
deliver an easy to use toolkit and further key operations, including: Item transformation (e.g.
food processing), full verification of claims (e.g. certified organic) and item level data access
(e.g. a digital marque).
At the core of our system is the Proof-of-Provenance Tag (or “PoPTag”): This is a
digital/physical ‘product’ that links a secure digital history to any respective physical item.
PoPTags allows information to flow freely with goods without the need for intermediaries or
data trustees – the weakness of current alternatives. We employ the unique features of
blockchain technology so that control and ownership can fully lie in the hand of users. For the
first time, customers all along a chain of custody will have access to authentic data about the
journey and attributes of an item.